Capturing Colour

This KT project is devoted to the creation of a public exhibition and a related programme of events on the emergence of 'colour' in film and other media in Britain from the late 19thC to the 1930s. It is designed to enable the public to discover the wonder, beauty and history of this chromatic revolution as it spread across illustrated children's books, graphics, photographs, lantern slides and, especially, film. As such it is designed to take this relatively unknown history and 'unpack' it for public consumption through a carefully structured and crafted programme of activities designed to educate, fascinate and inspire. The exhibition will have a particular focus on Brighton & Hove because it was here that an important early film culture was based and it produced the first 'colour' motion pictures (Kinemacolor). This KT programme will be designed and delivered through structured interactions between Dr Frank Gray (the proposed KTF), Screen Archive South East (SASE) and Royal Pavilions & Museums, Brighton & Hove (RP&M). It has the support of the British Film Institute and the National Media Museum. \n\nThe exhibition's content will be drawn from SASE (lantern slides, colour moving images on Dufaycolor and Kodachrome), RP&M (e.g. film projectors, tinted and hand-coloured photographs, autochromes, lantern slides, Ives' photochromoscope, tinted postcards, illustrated books and the Kinemacolor collection), the British Film Institute (early European films in colour including Kinemacolor and Friese-Greene's Biocolour and key examples of Technicolor) and the National Media Museum (notably the Charles Urban papers, early colour film apparatus and early colour photographs especially Pfenninger's tricolour photographs of Brighton).\n\nDr Gray, through his work as an historian and as the Director of Screen Archive South East (SASE), provides the research context for this new KT enterprise. For twenty years and from his base at the University of Brighton, he has investigated systematically the cultural, economic and technological histories of early film production and consumption in Brighton and Hove from 1895-1914 through articles, contributions to major reference publications, conference papers and the curation of museum exhibitions and film festival programmes. \n\nThe public will be able to participate in this KT project by visiting the exhibition, reading the catalogue and attending the related events at the museum and the Duke of York's Cinema. The project is designed to be accessible, inclusive, educational and entertaining. The exhibition will have up to ten large-size flat screens for curated programmes of key films (using specially prepared DVDs). This will give the exhibition a dramatic, informative and engaging character. Some of the galleries will have an experiential quality, evoking the surprise and the wonder of colour. They will introduce visitors/audiences to this 'new' history and cultivate civic pride through the discovery of the city's pioneer film-makers and their contribution to world cinema. \n\nFor the KTF and SASE, it will promote their work to the public and develop a new understanding of the archive's colour collection. By collaborating with the museum, the KTF and the archive will gain invaluable experience working across a range of practices (curation, interpretation, display, publicity, marketing, the delivery of a public events programme and the process of project evaluation). For RP&M, the project will create an exhibition and a related programme of activities that will enable audiences to engage with objects from the museum collections in a new and exciting manner and cultivate a new curatorial understanding of a particular set of often 'hidden' objects in the city's collections.\n\n\n\n

Potential impact
1. Who will benefit from this KT project and how will they benefit from it?\n\nIntrinsic Value: The project's intrinsic value will be experienced by individuals and their engagement with the exhibition's sensual nature and its expression of aesthetic, social and historical values. These individuals will include: the local public and cultural tourists attracted to the subject, its historical associations and its relationship to the city's history; professionals (academics, teachers, curators, archivists, local historians) attracted to the subject and its relationship with optical and print technologies, art & design history and visual & popular culture; artists with interests in colour, film, place, time and technology. It may serve as the catalyst for the production of new creative work.\n\nInstrumental Value: How will the project benefit communities, education and the economy?\nCommunities: residents of Brighton & Hove discovering a new history of film and share in the civic pride it engenders; both in the short-term and the long-term to recognise the value of the museum as a welcoming and engaging place for encountering history and education.\nEducation: to introduce teachers, children and young people to this history, the work of SASE and re-affirm the museum's educational significance. \nEducation (FE, HE and life-long learning): to introduce existing and potential students to this subject, promote and develop formal learning opportunities in the arts & humanities and serve as a catalyst for new research. \nMuseum and Archive Sector: Introduction to this history, demonstrate how to conceptualise and realise a screen heritage exhibition and champion film preservation. \nCultural tourism: Almost three-quarters of RP&M's visitors are from outside of the city and they all contribute to its economy.\n\nInstitutional Value: How will the project benefit the organisations that have created it?\nRP&M: Develops insight into screen heritage and SASE; develops a new understanding of its own screen heritage collections; cultivates its visitor base and its experience of working with young people (a hard-to-reach group for this sector).\nSASE: Develops a range of skills: transferring knowledge/research into the public domain, curatorial practices, working with young people and the evaluation of public events.\nUniversity of Brighton: Strengthens its relationship with RP&M and the City Council; increases its public profile; enables staff and students to gain special insight into the creation of a public exhibition; promotes its courses and enriches its research culture. \n\n2. What will be done to ensure that they (the beneficiaries) benefit from this research? \n\nThis free exhibition will run from November 2010 to March 2011. In 2007-8 the Museum had 75,554 visitors for the same period. Survey information from this year for visitors from the UK indicated 26% with BN postcodes and 74% with other UK postcodes. We estimate over 40,000 visitors for this project's exhibition. RP&M's Marketing & Audience Development Team, using its extensive experience, will produce a full marketing plan to promote the exhibition across the UK with particular emphasis on the South East and London. Using tools such as MOSAIC and demographic mapping, it will target its work at a range of potential audiences/visitors: \n\nGeneral audience: local and national press campaigns, flyer distribution in Sussex and London, poster campaign.\nSpecific target audiences: young people - using social networking sites; C2DE audience groups - demographic mapping targeted distribution, local press.\nSpecialist audiences: via direct mail and email lists (especially HE, FE, MLA, arts organisations), cinema advertising at Duke of York's Cinema, Brighton.\n\nWe will evaluate the project in terms of the visitor experience and the events programme. Summative evaluation will be measured